Game2CAVE

The project seeks to enable efficient and effective cross-platform production of videogame content, intended for home game systems, for multisensory (audio, visual, multi-axis movement, smell, atmospherics) immersive 'CAVE'-like (a 360-degree structure on which computer rendered imagery is projected) experiences, as would be installed in theme parks and other venues. This is a future compatible superset of current "4D" rides. The commercial objective is in order to both exploit the potential for game IP in new markets, and expose it to new audiences; and also to enable more cost effective production of content for these out-of-home experiences by utilising videogame content. As such the project would enable better returns on investment both for game IP owners and developers and also for owners of theme parks and other live entertainment venues. The innovation entails extending the capabilities of game technology in order to render 360-degree versions of computer rendered environments, and in enabling multisensory outputs from game experiences.